Repeatable Aerial Vehicle Camera Moves for Action Film Making

A development program to create tools and techniques to enable repeatable, predicable aerial vehicle movement for the purposes of filming action sequences in the film industry